Signal Optimiser

Signal Optimiser is the unique and award-winning solution to the historic problem of loss of sound quality encountered by millions of musicians playing amplified instruments across the globe. Transforming sound quality and music.

Since the 1950's to present date, music equipment manufacturers recognise current equipment's performance results in up to 50% loss of sound quality when playing amplified instruments. The technology has not moved forward.

Signal Optimiser is fully compatible, plug and play device, which connects between any amplified instrument and amplifier to continuously provide 100% sound quality, real time performance with no digital processing.